GCRF Gender, Justice and Security Hub

The GCRF Gender, Justice and Security Hub will deliver innovative interdisciplinary research on the challenge of achieving gender justice and inclusive security in conflict-affected societies. The Hub addresses the overlapping of three major policy areas: Sustainable Development Goal (SDG) 5 on gender equality; SDG 16 on peace, inclusivity and justice; and the implementation of the Women, Peace and Security (WPS) agenda. The UK is a global leader on these issues, particularly gender equality, which is at the heart of UK Aid Strategy as well as a national security priority. Yet in each of these areas, progress has been frustratingly slow, and in some cases has stalled altogether. The Hub will develop an evidence base on the intersections of gender, justice and security; expand research capacity in collaboration with international partners; and make use of unrivalled links with leading ambassadors for gender justice (Hub Champions) to translate research into impact for the achievement of sustainable peace.

Promoting the conditions for gender justice and inclusive security requires a broad vision, ability to unite disparate specialisms, develop capacity across the sites where the development challenge is most intense, and provide independent scrutiny of policy initiatives. A diverse team of PI and co-investigators, widely regarded as experts in gender studies, development, justice and/or WPS, will lead the research. The Hub will pursue its key questions through four projects - on Transformation & Empowerment; Land, Livelihoods & Rights; Migration & Displacement; and Masculinities & Sexualities, as well as two cross-cutting work streams on Law & Policy Frameworks and Methodological Innovation. The challenge the Hub confronts is global, but appears in different ways across contexts. To generate detailed knowledge from which to draw scalable conclusions and recommendations, the Hub will focus on eight core cases: Afghanistan, Colombia, Iraq, Lebanon, Myanmar, Sierra Leone, Sri Lanka and Uganda. While each is distinctive in its experiences and timelines of conflict, the cases are broadly geographically representative and are all significantly conflict-affected.

The Hub structure is designed to build deep and lasting links between researchers, project partners, policy makers, civil society actors and vulnerable groups. In addition to a range of academic outputs (monographs; journal articles; visual materials; working papers; policy reports) specific to each project, the Hub will yield several other outputs of significance for the wider research community: new datasets on transitional justice, women's empowerment and subsequent backlash, and post-conflict reconciliation; a major 'Global Gender, Justice and Security' report, with researchers from across the Hub contributing data and chapters; and an innovative web portal providing wide access to Hub research. The portal will be the Hub's main site of public engagement, featuring videos, podcasts and case studies of the development challenge and effective responses to it, as well as serving as a resource beyond the end of the award.

While the Hub will be housed administratively at the LSE Centre for WPS, its activities will be most evident in the eight core countries. Hub workshops will be held in each one throughout the grant, to include knowledge exchange, research presentation and development, leadership team meetings to identify project synergies and forward plan, visits from Hub Champions, policy meetings, networking and collaboration opportunities and expert-led training. Hub institutions have committed to providing access to research methods courses for researchers from the core countries.

The Hub's activities will be geared towards achieving five forms of impact (including policy and institutional reform and capacity building), in partnership with global south researchers and civil society, to the benefit of those currently facing gender insecurity and injustice.

Potential impact
The ultimate aim of the Hub is to transform situations of gender insecurity and injustice for the groups they render vulnerable. The Hub will deliver five forms of impact to achieve this aim:

Impact 1 is the creation of new knowledge and advocacy networks that amplify the voices of women and marginalised groups to catalyse change. This type of impact aims to bolster affected communities' abilities to challenge and debate policy, and to bring new voices into public debate, thus supporting the WPS pillar on equal participation and SDG targets 5:5 to ensure women's full and effective participation and equal opportunities for leadership and 16:7 to ensure responsive, inclusive, participatory and representative decision-making at all levels. It also maps on to the UNSG's Prevention Agenda priority to support national capacities for facilitation and dialogue. The achievement of Impact 1 will extend the legacy of the Hub well beyond five years. Civil society project partners in DAC-list countries will be major beneficiaries of both research collaboration and policy engagement. The research proposal has been co-developed with 17 civil society groups with expertise on local development needs. Further beneficiaries include identified local women's and civil society groups in core states; youth activists; student societies; LGBTQ groups and refugee communities in Lebanon, Turkey and Jordan, and from Myanmar.

Impact 2 will be local and global policy change on SDGs 5, 16 & the WPS agenda instigated by evidence on policy impacts generated by the Hub. This impact supports the WPS pillar on promotion of women's rights post conflict and SDG targets 5:1 to end all forms of discrimination against all women and girls everywhere; 5A to undertake reforms to give women equal rights to economic resources, as well as access to ownership and control over land and other forms of property; 5C to adopt and strengthen sound policies and enforceable legislation for the promotion of gender equality and the empowerment of all women and girls; 16:3 to promote the rule of law at the national and international levels and ensure equal access to justice for all; and 16B to promote and enforce non-discriminatory laws and policies for sustainable development. Hub research will inform policy advocacy and policy design and provide independent policy scrutiny. Opportunities have been identified for impact on major policy processes through government agencies, international organisations and transnational civil society groups, including core country governments, UN Women; DFID; Global Fund for Women, UN Special Procedures mandates & OHCHR; UNDP; IOM; MenEngage alliance; UNDPKO; & the CEDAW Committee, to offer increased protection to groups who are currently under-served.

Impact 3 is institutional reform in core countries and more broadly, to underwrite inclusive security and just peace, for the benefit of conflict-affected societies. It aligns with SDG targets 16:6 to develop effective, accountable and transparent institutions at all levels and 16.7 (above), and with the UNSG's Prevention Agenda priority to advance a preventive approach to human rights. Hub projects anticipate impact on the knowledge, capacity and practice of institutions in each research site, including transitional justice institutions wherever they are present, along with national agencies on land restitution and territorial renewal (Colombia); the Ministry of Higher Education (Iraq); the Consultation Task Force and Parliamentary Gender Caucus (Sri Lanka); & district government & the Ker Kwaro Acholi group of chiefs (Uganda). The Hub will also benefit the International Criminal Court through the provision of research to facilitate its in-country operations.

Impacts 4 (capacity-building to benefit hub participants) and 5 (creation of new knowledge; development of research methods & sector good practice to benefit the wider academic community) are detailed elsewhere in the application.